SKA Construction 2025-2027 (continuation)

The overall objective of this proposal is to assist in the construction of the Square Kilometre Array (SKA) telescope. The SKA is made up of two telescopes, MID and LOW, each being an interferometer comprising a large number of receiving elements: in the case of MID, reflective parabolic dishes, and in the case of LOW arrays of dipoles.

The specific objectives to be pursued by the University of Manchester are as below.

- To develop a system for the Pulsar Search capability of the SKA LOW and MID telescopes under the SAFe framework. This involves delivery of highly efficient software for the discovery of pulsars and time-domain fast radio transients.

- To develop the MCCS component of the monitor and control system for the SKA-LOW telescope under the SAFe framework.

- To provide scientific, technology, engineering and management advisory services to all stakeholders involved in the development of the SKA Synchronisation and Timing systems.